cybersecurity1

at 20th century toys and games ,as a growing company we are concerned that our current information security controls and security may not be enough to protect our customers and business from cyber attacks